Dynamics of the Antarctic Atmosphere - From the Surface to the Edge of Space

The mesosphere/lower-thermosphere (MLT) at heights of about 80 - 100 km is critical in the coupling of the atmosphere and space environment. MLT dynamics are dominated by planetary waves, tides and gravity waves. Physical processes there shape the ascending field of waves and tides, controlling the coupling of the atmosphere to near-Earth space. These processes are particularly important in the Antarctic where vertical coupling is strongest. The MLT responds to solar variability and may mediate this signal into terrestrial climate. However, the physical mechanisms involved remain poorly understood.

Here, we will use sophisticated radars, imagers and NASA satellites to answer fundamental questions about Antarctic MLT dynamics. We will investigate whether atmospheric tides raised by the Moon transmit the influence of dramatic sudden stratospheric warmings into near-Earth space, we will combine radar, imager and satellite data to determine the coupling of waves and tides and we will investigate how the Antarctic MLT responds to solar variability.